CO2 Reduction through Emission Optimisation (CREO)

CREO aims to improve and re-optimise the engine and after-treatment as a complete system, meeting legislative, customer and business requirements while minimising CO2 levels. This will be achieved through the use of novel after-treatment techniques, the on-board generation and use of hydrogen and the development and application of new optimisation tools.